Searching for Sterile Neutrinos and other Beyond the Standard Model phenomena with SBND

The SBND (Short-Baseline Near Detector) experiment is part of the multi-detector Short Baseline Neutrino (SBN) programme located along the Booster Neutrino Beamline at Fermilab, USA. Each detector in the SBN programme utilises the liquid argon time projection chamber (LArTPC) technology. The main goal of the SBN programme is to address a number of anomalies observed by previous short baseline experiments through searches for sterile neutrinos and additional beyond the Standard Model (BSM) phenomena. SBND will also study the intricate nature of neutrino interactions on heavy nuclei in great detail, which will be invaluable to the next generation of liquid argon neutrino detectors. This PhD project will focus on addressing the short baseline anomalies through measurements of key parameters which govern sterile neutrino oscillations and BSM processes. This will involve taking a lead role in developing dedicated software frameworks, including the implementation of machine learning techniques. Ultimately, the software will be used to process and analyse large simulated and real physics datasets.